A study into the effectiveness of different text enhancements to improve look a-like, sound a-like medicine names

To investigate how first and second language users of English read look-a-like words, for example, interlingual homographs, minimal pairs, and cognates.
To test the effectiveness of different reading strategy interventions through the measurement of reaction times and error rates in lexical decision tasks.
To develop a model of lexical representation and processing of reading look-a-like words, leading to a real-world application experiment with TALLman lettering in medication.